Business decision-making in conditions of constitutional and political uncertainty in the UK and Scotland: An inductive study and scenario analysis

This project involves undertaking up to 60 interviews with senior business leaders in medium and large companies from across a range of strategically important sectors and industries operating in Scotland. The aim of the project is to explore business decision-making in conditions of constitutional and political uncertainty in Scotland and the United Kingdom, and to develop a number of alternative scenarios around the different possible outcomes from the Scottish independence vote. For instance, Scottish vote for independence suggests uncertainties around changes in fiscal and monetary policies, regulation of industries, what currency might be adopted, participation in international economic and political agreements and so on. Equally, a vote for the union could also bring with it other uncertainties including the UK's future participation in the European Union, or chronic uncertainty brought about by the prospect of future votes on Scottish independence. Such uncertainties have implications for businesses operating in Scotland, including whether to invest and expand capacity, withdraw from the market, locate operations elsewhere in the UK, Europe or the world, amongst others. Such implications may also vary depending on individual businesses, or between sectors and industries. At present, however, there is a paucity of research indicating how uncertainties are impacting, or are likely to impact on business activity.

This proposal, therefore, addresses a pressing need to conduct independent, objective and systematic research into what key uncertainties are of most concern to business leaders and how they are affecting business decisions, the decisions that business leaders are likely to take under different independence vote outcomes, and flowing from this, alternative scenarios that might unfold as a result of the referendum. This research agenda is aimed at generating evidence that helps business decision-makers, policymaking officials and the public to assess and predict the implications of a Scottish independence referendum for business decision-making. By identifying the key types of uncertainty that are of concern to business leaders, developing a decision-making typology of the possible decisions that business leaders might take against the backdrop of constitutional and political uncertainty in the UK and Scotland, and developing alterative scenarios around possible independence vote outcomes, this research proposal also seeks to provide business decision-makers, policymaking officials and the public with decision-making tools that can improve and support decision-making in such circumstances. Such conceptual tools will also be useful for informing the wider public debate on the implications of a Scottish independence vote for business decision-making by bringing research evidence to, in the case of the implications of business decision-making, what has thus far been largely conjecture.

The research methods that this project applies are inductive, semi-structured, qualitative interviews designed to surface those uncertainties that are of most concern to business leaders and the extent to which uncertainties are likely to impact on business decision-making. The development of a decision-making typology of decisions against a backdrop of possible independence vote outcome, and the development of alternative scenarios will help to bring evidence to the wider public debate on the future of the UK and Scotland, and they will also be useful for improving and supporting the decision-making by business leaders and policymakers by helping to clarify and surface assumptions about what the independence vote means for business, policy and the public, and its impact on behaviour. The findings from this research will be disseminated through a combination of a mid-Fellowship briefing, executive style report, web-site, social media, short video, press releases, ESRC engagement, media interviews, and industry presentations.

Potential impact
Who will benefit?

The beneficiaries of this research will be business leaders, public policymakers, and the wider public. This research programme will provide evidence to policymakers, business leaders (and their industry associations and firms), and the wider public with which to assess and predict the impact of uncertainties caused by the constitutional debate on business decision-making. To maximise impact amongst the three constituencies outlined above, the research outcomes proposed here will:

i. Engage business leaders through chambers of commerce (e.g. the British Chamber of Commerce, Scottish Chambers of Commerce and the Edinburgh Chamber of Commerce);
ii. Encourage business and public policymaking networks to link in with, utilise and disseminate the research through industry leadership groups in Scotland, of which there are 15 comprising leading business figures drawn from across the private sector and senior representatives from the public sector including the Scottish Government and Scottish Enterprise (e.g. Aerospace Defence and Marine, Oil and Gas Industry Leadership Group, Financial Services Advisory Board (FiSAB), Scottish Textiles Forum, Tourism Leadership Group, Life Sciences Advisory Board - LISAB, Technology Advisory Group, Scotland Food and Drink etc.) and;
iii. Engage the public through a dedicated web-site and short video, using social media (Facebook, blogs, Twitter), and working with the University of Edinburgh Press Office and drawing on extensive contacts in the traditional media (e.g. STV).

How will they benefit?

The proposed research project will provide evidence, inductively derived from semi-structured, qualitative interviews, on business decision-making under conditions of constitutional and political uncertainty within Scotland and the UK, a decision-making typology useful for assessment and prediction, a set of learning scenarios that draws on the research set out in this application, and that of the wider ESRC Programme into the future of the United Kingdom and Scotland, and an integrated body of research and theory to help develop evidence-based public policy and practice. The research application has been designed in full consultation with users from across the UK. These include, for example, chambers of commerce representing over 100,000 businesses in Scotland and the wider United Kingdom. Specifically:
(i) The research will contribute to both clarifying and assessing key uncertainties of concern to different businesses operating in varying sectors of the Scottish economy, which will be helpful, in particular, for facilitating contingency planning by industry associations and public policymakers;
to policymakers and industry associations for their planning efforts
(ii) providing evidence and clarity on how uncertainties are currently influencing, or are likely to influence business decision-making under different scenarios;
(iii) by developing conceptual tools for improving and supporting business decision-making and policymaking, such as the decision-making typology and scenarios;
(iv) by contributing to a much more research-informed public debate in relation to the impact of constitutional and political uncertainty on business decision-making.

An advisory board has been constituted to help ensure that the impact of this research for user groups is realised. It consists of: David Birrell (Chief Executive Officer of the Edinburgh Chamber of Commerce), Martyn Pellow (President of the British Chamber of Commerce), Crawford Gillies (Chairman of Scottish Enterprise) and Professor Barbara Townley (Professor of Management, University of St Andrews). The role of the advisory group will be to monitor research progress, give practical advice and guidance when needed, and finally, to act as a sounding board for research findings. In addition, while he cannot serve on the advisory board as a condition of their license agreement, Rob Woodward, CEO of STV, is supportive.